Local Area Energy Plans for People and Planet

**PROBLEM:** Rising energy prices are currently sparking a cost-of-living crisis, driving many into fuel poverty, exacerbating inequality while also diverting funds away from necessary energy transition projects. Many forecast that over half of the UK could enter fuel poverty by January 2023\. Local Authorities and communities have a desperate need for long-term solutions they can collectively support that can address the critical issues of poverty and inequality, while also promoting climate action.

**OUR PROJECT:** Our project uses people and planet-centric design processes to re-invent Local Area Energy Plans to address the Cost of Living Crisis and deliver Affordable and Clean Energy to communities. Local area energy planning (LAEP) is a process which aims to inform, shape and enable key aspects of the transition to a net zero carbon energy system, garnering commitment, collaboration and partnership between Local Authorities, communities, business leaders and citizens, and, as a result catalyse local action to address critical energy challenges.

Our project will use people and planet centred design processes and expertise to design a digital tool that will clearly link LAEPs to wider Sustainable Development Goals to improve energy affordability, reduce inequality, support sustainable communities, accelerate climate action and secure the partnerships necessary for success.